Synthetic biology for sustainable biomanufacturing

The studentship will be based in Dr Heap's lab in the BioDiscovery Institute (BDI), Nottingham's flagship, 1000-person multidisciplinary research complex. This exciting new project builds on the expertise and ongoing research of the Heap lab and CASE partner. The overarching theme of the research group is to exploit natural and engineered metabolisms for biomanufacturing, often using organisms with 'exotic' metabolic capabilities. TdeltaS is an Oxford spinout company which researches, manufactures and markets ketone ester, a new nutraceutical product with potential applications from elite sports to neurodegenerative diseases. Synthetic biology approaches will be used to develop biocatalysts for the sustainable production of valuable products such as nutraceutical precursors of the type of interest to TdeltaS.